Atomic-Scale Insights into Quantum Spin Liquids

The exploration of quantum spin liquids is at the forefront of quantum materials research. Quantum spin liquids represent an exotic state of matter characterised by macroscopic quantum entanglement and unique topological properties. However, confirming their existence experimentally is challenging due to the influence of structural disorder, which can obscure intrinsic properties and complicate data interpretation. Understanding these materials at an atomic scale is essential for advancing our knowledge of their properties and potential applications.
This project aims to integrate Transmission Electron Microscopy (TEM) techniques into the study of quantum materials, particularly quantum spin liquids. By leveraging cutting-edge High-Resolution and Scanning TEM imaging, the research will 1) investigate the nature of disorder in the spin-liquid candidate materials, 2) establish atomic-scale structure-property correlations in these materials and 3) lay the groundwork for a long-term research programme incorporating complementary methods like Nuclear Magnetic Resonance spectroscopy to achieve a comprehensive understanding of quantum materials.
A key component of this initiative is the collaboration between Dr. Chung (University of Birmingham) and Dr. Hu Young Jeong (UNIST, South Korea), uniting expertise in NMR techniques and TEM imaging. This partnership aims to combine structural and magnetic characterisation to address the challenges posed by disorder in quantum materials.
By resolving structural complexities, the project will enhance our understanding of quantum spin liquids, potentially leading to breakthroughs in quantum computation and information storage. Insights from this work can guide the development of novel quantum materials with tailored properties for specific applications.